Designing End of Life conversations for Voice Technology

"More than 500,000 people die each year in the UK, and half of these deaths occur in hospital despite only 8% wanting to be there. As the population ages, and medical knowledge advances, the importance of giving people more choice and control over their care has never been greater.

Getting people to fill in Advance Care Plans (ACPs) has been shown to be highly effective in aligning healthcare with patient's wishes, reducing hospital bed days in over-65s, and moving deaths from the hospital to the community. Using Voice-enabled chat services, we will help patients and carers to understand and create Advanced Care Plans (ACPs) in a more natural conversation way - but also enables this to happen at scale.

Having an Advance Care Plan in place means your wishes can be taken into account should you lose capacity, and the burden of decision-making is, in part, lifted from family and carers.

Digital Care Planning believes Voice-technology can be used to encourage more people than ever before to make a plan. Using Google Home and Amazon Echo, Advance Care Plans will be discussed, made, reviewed and updated before being distributed to healthcare systems so the plan can be put in place.

A Voice-enabled chat service is accessible, scalable, and allows patients time to understand, reflect, come to terms with, and discuss their own their end-of-life care experience with their families while still in their own homes."